Walking-related mobility assessment in older people with multimorbidity

Multimorbidity (the presence of two or more coexisting long-term conditions) is a significant challenge facing the NHS, especially given UK’s ageing population and the association with high levels of illness burden and healthcare costs. Over 50% of adults >65 years have multiple long-term conditions (MLTCs), which is projected to rise to 68% by 2035. Major consequences of multimorbidity include functional decline and mobility disability leading to increased likelihood of hospital admission, length of stay and readmission, healthcare utilisation, polypharmacy, and mortality. Despite the high value that the NHS and people with MLTCs place on mitigating mobility decline, clinicians and investigators lack accurate, reliable, and sensitive outcomes to holistically assess health status in people with MLTCs. Because walking (Gait) is considered the 6th vital sign, monitoring walking-related parameters in daily life could provide a global tool for the assessment and management of multimorbidity.
Our group has validated a broad range of algorithms applied to single wearable sensors that have the potential to capture walking-related mobility outcomes (such as gait characteristics) accurately and reliably during activities of daily living across five single long-term conditions. These algorithms, however, cannot be readily applied to people with MLTCs because the effect of multimorbidity on mobility is amplified compared to single long-term conditions secondary to a greater number of complications and sequelae. Accordingly, the aim of this study is to validate algorithms that would allow robust estimation of walking-related mobility outcomes during daily life activities in MLTCs.
To meet our objectives, we will perform:
i) laboratory-based technical validation of existing and newly developed algorithms for walking-related mobility outcome detection;
ii) unsupervised real-life validation of selected algorithms; and
iii) outcome construct validation by examining how well the validated walking-related mobility outcomes reflect global and disease specific characteristics in older adults with multimorbidity.
We will adopt an integrated patient-centric approach where patients with MLTCs will be engaged early in the project to provide input of their perception and concerns regarding mobility limitation in daily life activities. Throughout the project, patients will be actively involved to ensure acceptance and preferences of wearable device positioning and appreciation of meaningful walking-related mobility outcomes.
We are a multi-disciplinary team which incorporates diverse skills. We have worked together previously in the EU-funded Mobilise-D project (https://mobilise-d.eu/) We have already shaped a robust plan regarding laboratory and real-world protocols; selection, validation, refinement, and development of algorithms; regulatory approvals; participant recruitment; data management, aggregation, and analysis; and manuscript publication.
Our long-term ambition is to develop a global biomarker for multimorbidity based on real-world mobility evaluation. With this application we aim to generate preliminary, critical data prior to seeking more substantive funding to validate novel diagnostic methodologies for real-world mobility assessment in older adults with MLTCs. Subsequent funding applications will include work to establish the predictive capacity of mobility outcomes in detecting all cause hospitalisation and/or mortality that could inform healthcare providers about patients at risk, aiding in their early management. In addition, intervention development will be significantly aided in early proof of principle studies considering that currently a global tool for assessing health status in multimorbidity does not exist. Furthermore, this project will pave the way to remote monitoring of mobility disability which may be used to supplement in person consultations and provide objective, quantifiable outcomes to support clinical management, assessment, intervention development and decision making.